EPSRC Centre for Innovative Manufacturing in Photonics

Currently, special fibres are a crucial enabling technology that communicates worldwide, navigates airliners, monitors oil wells, cuts steel, and shoots down missiles (and even mosquitoes!). New classes of special optical fibres have demonstrated the potential to extend the impact of optical fibres well beyond the telecommunications arena, in areas as diverse as defence, industrial processing, marine engineering, biomedicine, DNA processing and astronomy. They are making an impact and commercial inroads in fields such as industrial sensing, bio-medical laser delivery systems, military gyro sensors, as well as automotive lighting and control - to name just a few - and span applications as diverse as oil well downhole pressure sensors to intra-aortic catheters, to high power lasers that can cut and weld steel. Optical fibres and fibre-related products not only penetrate existing markets but also, more significantly, they expand the application space into areas that are impossible by conventional technologies. To fulfil this potential and further revolutionise manufacturing, there is a strong need to continue innovating and manufacturing market-worthy fibres, in order to sustain the growth in the fast expanding fibre-based manufacturing sectors.From its inception in the 1960s, the UK has played a major role in shaping the optical fibre industry, and the highly regarded Optoelectronics Research Centre (ORC) at the University of Southampton is at the forefront. Our vision is to build upon the rich expertise and extensive facilities that are already in place to create a world-class, industry-led Centre for advanced manufacturing processes for new photonic components and materials that will fuel the growth of UK companies, enabling them to expand their product portfolio, enhance competitiveness and increase their market penetration and overall share. We will liaise closely with UK and other European Research Centres to advance further the fibre and related material technology, as well as increase the application space. The Centre is expected to play a key role in job and wealth creation in the expanding and highly competitive advanced technology and manufacturing sector. The UK industrial sector accounts for a production volume in photonics of EUR 5.2 billion, which corresponds to 12% of the European volume, and 2.3% of the world market. Particularly notable about the photonics industrial sector is that it comprises a majority of SMEs, who typically do not have the economies of scale nor the financial resources to invest heavily in infrastructure on their own. Use of the Innovative Manufacturing funding mechanism, complemented by industrial user-provided direct and in-kind contributions of ~4M (similar in amount to that sought from EPSRC for the establishment of this IMRC) , will supply the seed funding and focus needed to research and develop the next generation fibre material and technology platforms, which in turn will fuel the growth in photonics related manufacturing. The establishment of such a manufacturing research centre, working closely with existing key high-tech photonic UK companies as well as emerging companies and new start-ups, will make a substantive difference to their ability to develop and gain larger penetration in their respective markets. The IMRC strategy will follow multiple strands taking a number of initiatives to continuously expand and strengthen the initial research portfolio by moving it further up in the innovation and value-added spectrum. During its lifetime, the IMRC will make concerted efforts to further increase the user number and level of engagement.

Potential impact
The major impact targeted by this photonics manufacturing research program is the UK manufacturing sector, and through it the UK economy. Although photonics is often overlooked as a major economic force (compared to, say, the microelectronics industry), the numbers today attest to quite a different reality. The world market for photonics (production) is EUR 228Bn, and Europe's share is EUR 43.5Bn (19%) . Revenue growth is 12% (to EUR 49Bn in 2006). The sector employs 246,000 workers in Europe (not including subcontractors) in over 5,000 companies. Most of these are small and medium sized enterprises (SMEs). In areas such as production technology and optical components and systems, Europe has a 40% share of the world market. European photonics production is now equivalent to that of microelectronics in Europe, but with a higher growth rate (worldwide microelectronics production was EUR 200Bn in 2006, with 5.4% growth). Of this, the UK accounts for a production volume in photonics of EUR 5.2 billion, which corresponds to 12% of the European volume, and 2.3% of the world market . The upside for the UK is considerable in economic terms if we were able to capture a larger share of this manufacturing sector in Europe and worldwide. Particularly notable about the photonics industrial sector is that it comprises a majority of SMEs, who typically do not have the economies of scale nor the financial resources to invest heavily in infrastructure on their own. The presence of an Advanced Manufacturing Research Centre in this sector, correctly positioned, will benefit them considerably. Such an IMRC will enable the SMEs to design, develop and test novel manufacturing processes by leveraging upon the capital equipment and technical expertise established at the Centre. The scientific and technical advancements generated by this work will cover a continuum of areas, from fundamental knowledge and understanding of materials through to advances in applied technologies; hence the overall impact of this program will be widespread. Beneficiaries include those working to develop a fundamental understanding of the physical properties of photonic materials, through to engineers looking to develop next-generation device fabrication techniques, all of which will ultimately feed through and support industry. The research results from this program are expected to result in considerable interest on a national and international scale. Throughout the course of this program, we will undertake the training and development of the next generation of scientists and engineers to expand the knowledge and skills-base, and through it the competitiveness of the UK economy. This will be carried out through the institution's graduate training programme and staff development schemes, supported by professional bodies such as the Royal Society and the Royal Academy of Engineering. A number of joint projects have already been identified with commercial partners, and it has been arranged for technical staff from companies to be seconded to the IMRC for significant periods, which will help foster a better understanding between the companies' manufacturing needs and the IMRC's technical capabilities. The close interaction with industry under the proposed IMRC structure will also give our PhD students clear career role models. In the area of exploitation, the ORC has significant experience in exploiting IP both in terms of licensing to users and in the formation of spin-off ventures. In the Southampton area alone, there is a cluster of high tech, high value-added companies engaging in photonics that currently employ about 600 people and play a major role in the regional and national economy. Exploitation will be through the form of intellectual property generated or knowledge transfer, from either the platform research or the user-led projects. Where applicable, we will also seek to exploit our results through new start-up companies or joint ventures.